Queen's University Belfast And Relay Software Limited

To define and develop a suite of innovative security features for incorporation into a secure e-trading hub offering centrally managed services for commercial insurance brokers.